Birmingham City University and Diamond Centre Wales Limited P1

To evaluate and optimise additive manufacturing of precious metal powders and validation of finishing techniques for the items produced.